Machine learning and NLP for journalists and bloggers in a simple Wordpress plug-in wrapper

TRUE 212 Limited is a content marketing and content solutions provider. In this project we are researching a new approach, using semantic analysis and machine learning to analyse a website’s content, and provide concept and asset recommendations to site editors, bloggers and journalists. Although Google Analytics can tell “the what” about a website’s performance, our solution will explain “the why”, by providing novel “prediction” and “relevance” insights, leveraged by our in-depth understanding of the publishing and media world. This means that the user will effectively have at their disposal their own data and insights team, accessible through an easy-to-use data insights plugin for use within the most commonly used content management system - WordPress. This novel Real-time Editorial Resource will enable writers to gain faster access to insights on what to write about, and alert them to the most relevant breaking news stories, based on their audience’s preferences, plus easy access to relevant social media content as they write articles.